A visual framework for search query formulation

Information professionals and researchers often rely on Boolean search queries to express
complex information needs. Yet they, along with most non-professional searchers, find the
formulation and manipulation of such queries cumbersome and inefficient. Given the
ubiquitous nature of this problem and the increasing importance of search as an enabler for
effective data exploration, there has to be a better way.
UXLabs is developing a radical alternative to traditional query formulation. We are creating a
novel, visual framework which allows users to express complex information needs in a
manner that is simple and intuitive and directly leverages the interaction patterns and
metaphors of tablet computing. The objective of this project is to assess the potential markets
for this new approach. The results will be used to support the identification of key use cases
and to quantify the commercial opportunity that this innovation addresses.
The project will involve a programme of qualitative research involving end users and
stakeholders from a number of target sectors. The outputs will be used to inform the design
process and optimise the overall user experience and functionality. We will also undertake a
competitive analysis of existing approaches. This will be used to identify key use cases and
their benefits, both to the end user and to the organisation as a whole.